Emotional Intelligence (EI) and performance among public sector workers

Public sector workers, such as social workers, teachers or nurses, work in caring professions where good interpersonal skills are very important for the quality of service that they deliver. Interpersonal skills, such as listening and thinking about how the other person may be feeling, are all important. Just as important is the ability for individual social workers to manage their own anxiety and stress, otherwise they may not perform as well as they should. This research will investigate what factors constitute good performance in social work specifically, as social work is considered to be one of the most stressful jobs to do. We are also interested to see whether emotional intelligence helps social workers do a better job and whether emotional intelligence also helps them manage their anxiety and stress better.

Emotional intelligence is a term that has developed to try and bring together lots of the known elements of emotion research under one conceptual umbrella. Broadly speaking, emotional intelligence means how good someone is at: understanding how emotions work; recognising emotions in themselves; recognising emotions in others; managing their own emotions and managing emotions in others.

If emotional intelligence does help both performance and managing anxiety and stress, we are want to see if teaching emotional intelligence skills to social workers makes a difference to their performance and anxiety levels over one year whilst they are in work.

The research has four phases: the first phase will examine existing measures and conceptualisations of good social work performance and explore these with four focus groups of social work service users; social workers themselves; social work managers and social work lecturers. The second phase involves designing and testing a questionnaire which can capture these elements of social work performance identified from the literature search and focus groups. The second phase also examines if this questionnaire of social work performance is linked to emotional intelligence. The third phase designs an emotional intelligence intervention based on what is known to work from known existing interventions. The fourth phase develops an emotional intelligence training package to deliver an intervention to one group of social workers and compare their performance to another group of social workers who do not receive the training. Their performance will be tracked over the period of one year.

The research is important for two main reasons: Firstly, social workers' stress is known to be an issue to affect performance and also make individual social workers' unhappy to the point where they might give up their job. When this happens, it costs employers and taxpayers a lot of money to train and recruit new social workers over and above the normal rate of turnover. Secondly, if emotional intelligence skills are important to carry out the job it is essential that these skills are adequately assessed at the stage of recruitment both to training and into work, so that money is not wasted recruiting candidates who are not psychologically suited to the emotional demands of social work.

Potential impact
This proposal aims to provide data and training material to benefit a range of public sector stakeholders from practitioners to tutors, and those working in recruitment and performance in the public sector (e.g. social work, nursing, teaching). The Children's Workforce Development Council (2010) recognises the importance of emotional competencies for social workers, and they show interest in the characteristic of resilience for initial recruitment. Data from this project will provide a psychometric instrument designed to assess social work performance. The instrument would be developed further with HR Directors within the social work departments who participated in the project, some of whom would sit on the stakeholder group. In addition HR professionals from different public service occupations would be invited to targeted seminars through the dissemination process. Another seminar would focus on the findings for social work practitioners whilst a third would gather together social work lecturers in higher education to explore the development of EI training within the social work curriculum.

Data from this project would also provide the foundation for further commercial development of this instrument. Using data on the influence of emotional intelligence on social performance and burnout, those in higher education and firms hiring social workers would have access to new resources to select people who are psychologically suited to the demands of social work. These data could help inform practitioners and professional practice on how to better manage the issue of stress and burnout. The materials produced for delivering the emotional intelligence intervention could be adapted for use across the social work curriculum. In the long term, lessons learned from this study can be adapted and applied across all public service professions where emotional demands are high, for example: the police, nursing and teaching. This research fosters cross-disciplinary research in: Psychology, Social Work and Management. Individual differences scholars and those within emotional intelligence (EI) will benefit from new empirical evidence to establish the predictive validity of emotional intelligence, as existing evidence for EI and outcomes such as job performance shows a mixed picture (Matthews et al., 2002). The majority of emotional intelligence research into EI and performance has focused on EI effects on leadership and team performance and less so on other types of performance such as the interpersonal and intrapersonal skills required to manage a job with high emotional demands such as social work (O'Boyle et al., 2011).

Including two EI models in this study allows for comparison of the utility of each model for real world outcomes and provides empirical data to help develop EI theory and methodology. Occupational psychologists could apply the findings to recruitment, assessment and training. The concept of EI is used in the commercial sector of psychometrics, but using mixed models of EI which have not been found to predict outcomes consistently. Consolidating psychometric data for two theoretical models will help build consistency of approach to the use of EI in psychometrics. In addition, the development of a way of measuring social work performance can contribute to the development of recruitment and selection of social workers. This research will develop knowledge about emotional intelligence amongst social work academics researching interpersonal aspects of social work practice. Interest amongst social work academics in emotional intelligence and social work practice has recently been shown from the networking event about emotional intelligence at the University of Bedford in May 2011. Empirical findings from this proposed study would contribute to the curriculum for training new and established social workers.